The Advanced Integrated Wing Optimisation (AIWO) Project

Within the AIWO Project, work will be divided into 3 Work Packages
WSSI – Wing Structures & Systems Integration
CI – Concept Integration
MDAACE – Multi-Disciplinary Aircraft Architecture Convergence & Evaluation
The aim of ‘AIWO’ is to secure a robust set of innovative technologies, at the integrated wing-level, for the next all-new Airbus product. This will be achieved by taking the key outcomes from recent UK funded collaborative programmes and to further expand the potential of the technologies identified.